Liverpool John Moores University and A-SAFE HQ Limited KTP 24_25 R5

To develop sustainable bio-composite materials for industrial applications, to replace traditional plastics with eco-friendly alternatives. By introducing new high-performance biomaterials along with environmental benefits, the project supports A-SAFE's vision of pioneering sustainable safety solutions and aligning with market demands for greener industrial products.